Curating cross sector expertise for sharing insights & discoveries for pandemic resilience

The COVID-19 pandemic has brought unprecedented challenges in a very short timeframe. It has required people and businesses to change behaviours and practices overnight. As a result of these drastic changes, it's brought a unique opportunity and an urgent necessity for permanent behaviour change, to define a new normal that can build more resilience into society and the economy for the future. Expertise is key to developing practical solutions and informing policies and now leading experts need to be able to work together to understand the impact of COVID-19 and propose solutions for a new, pandemic-proofed and sustainable normal.

Our proposal will support the building of the new normal and creation of solutions to the crisis by enabling leading experts across the world to collaborate on addressing issues and opportunities arising from the COVID-19 pandemic. Using our existing software, we propose to make key modifications that will:

1. Enable researchers, medical experts and key stakeholders (e.g. scientists, researchers, doctors, academics, industry, hospital staff, policy makers) to work freely together on problems and ideas to improve societal resilience in the face of another global public health pandemic.
2. Enable the benefits or impacts arising from the projects to be freely shared with the general public, businesses, policy makers and others interested in these challenges to inform practices, behaviours, policy guidance to inform a new 'normal'.
3. Enable Cyber security: Flexible Identity & Access management system configured for VV-IT to increase adoption and collaboration.

A new 'normal' is needed to ensure a better prepared, resilient society and economy to weather a second wave of COVID-19 or another pandemic, and seeks to mitigate climate change.

This project will utilise our existing capabilities and unique competencies as impact reporting experts, our existing user base of over 6,000 experts and existing market leading software technology, which is currently behind closed doors, to open it up to the public through a public interface. This interface will have a COVID-19 specific search function so that you readily find insights, experts and evidence that relates to your query, e.g If you want to understand how COVID-19 has impacted the mental health of the elderly, it would provide you with the relevant projects, experts and information.

This project provides a unique opportunity to provide access to broader society on the impact insights from this COVID-19 pandemic as the information unfolds. This can be used to inform more sustainable behaviours, practices and policies to enable society and businesses to adapt ahead of any second wave of COVID-19 or another pandemic.